Enterprise Research Centre (ERC)

Past research has largely failed to develop a robust understanding of SME performance. There are three reasons for this: first, there has been a failure to recognise the importance of entrepreneurial ambition and leadership capabilities; second, studies have not acknowledged the variety of ways in which growth occurs and its dependence on firms' operating context; and, third, 'growth' has very often been regarded as a short-term outcome variable rather than part of a dynamic process.

To address these issues our research proposals adopt a dynamic and multi-level approach embracing the entrepreneurial team, the firm and its operating environment. Our proposed research is organised into six work packages (WPs) each with a specified lead researcher. The first three months of each WP will be used to compile a thematic White Paper - a state of the art survey. WPs also have shared milestones at 12, 24 and 36 months linked to the State of Small Business in Britain report and SME Summit.

Three work packages focus on the entrepreneurial leadership team and growth. These are:

WP1: Entrepreneurial Ambition and Growth (Lead: Autio) - research will focus on what shapes entrepreneurial ambition in different contexts, and the interaction between entrepreneurial ambition and other drivers of SME performance. This WP adopts an econometric, multi-level approach and will build on the recently developed Global Entrepreneurship and Development Index (GEDI) methodology. Analysis will be international and comparative.

WP2: Entrepreneurial Leadership, Capabilities and Growth (Lead: Lockett) - this WP focuses on the factors which influence business owners' growth intentions and capabilities and their influence on growth. How do the mental models entrepreneurs (and their teams) have of their ventures shape their growth intentions? What factors shape these mental models and the capabilities of firms' leadership teams?

WP3: Diversity and SMEs in the Emerging Economy - Individual and Household Influences (Lead: Carter) - this WP builds on the work of the Enterprise and Diversity Alliance (EDA) to understand the barriers to entrepreneurial growth in under-represented groups. A central theme will be the relationships between individuals' household and community setting, ambition and their decisions to finance and grow SMEs. Engagement with the EDA will maximise practical impacts from the research.

Our three other proposed work packages have the SME as the unit of analysis:

WP4: Finance and Growth (Lead: Wright) - this WP will explore the impact of access to finance on growth at different points in firms' development and for different types of firms reflecting both the demand for and supply of SME finance. Research issues will include: the role of finance in explaining firm survival and growth; the relationship between growth and debt finance; borrowers' perceptions of credit supply and issues of discouraged borrowers; the determinants of banks' lending decisions; finance and growth in different types of firms.

WP5: SME Innovation, exporting and growth - An Embedded Perspective (Lead: Love) - this WP will focus on the inter-related barriers and enablers of SME innovation and exporting and their growth implications. Key questions will relate to: the effect of innovation and exporting on growth performance; the key drivers and barriers of SME innovation and exports; the effects of local knowledge, innovation linkages and learning-by-exporting on SME innovation. Analysis will be international and comparative.

WP6: Firm Dynamics, Job Creation and Productivity Growth (Lead: Hart) - this WP focuses on the dynamics of business demography and growth. Which types of firms are responsible for job creation and economic growth? Does the evidence suggest whether SME growth enhances national productivity in the short or longer term? What types of SMEs contribute to job creation and productivity growth?

Potential impact
Economic growth is a key UK policy priority. SMEs play a potentially important role in national economic growth both in the short and longer term. The research undertaken by the ERC will provide a more robust, trustworthy and accessible evidence base upon which to make decisions, allocate resources and build effective SME policy.

Our impact proposals aim to establish the ERC (and its on-line presence) as the reference point for SME growth and performance for policy makers, academics, firms and the media. At this point we envisage beneficiaries from the research and other activities of ERC will include:

Policy-makers and those involved in financing and supporting growing SMEs in the UK
Through the Stakeholder Mapping process we aim both to identify the needs of stakeholders but also to seek their input to shaping the ERC research programme. Where possible we will work with stakeholders throughout the funded period to ensure the relevance of the research being undertaken and maximize impact. We see some of the key UK stakeholders in this group being: BIS, regional agencies such as Scottish Enterprise and Invest NI, local business support organisations such as the LEPs and Chambers of Commerce, and more focused business support and advocacy organisations such as the British Bankers Association, British Venture Capital Association, UK Business Angels Association, the CBI, the FSB, the IFB, the IOD, the Institute for Family Business and the Women's Business Council. ERC would seek to work with these organisations on a bilateral basis wherever relevant and inform their activities through:

(a) A Response Group of senior ERC staff who will provide timely input for stakeholders on emerging policy issues and information requests relating to small business growth.
(b) Thematic White Papers, Policy Papers and Research Papers as well as on line and face to face seminars and workshops
(c) An annual State of Small Business in Britain report and associated Summit.

The academic and practice community in the UK and elsewhere
ERC will provide a focal point for the UK SME research community, facilitating networking and maximizing potential synergies in research and knowledge transfer. ERC's work will also be of interest to policy makers internationally and organizations such as the EU, OECD, World Bank and EBRD which contribute to SME policy and support. ERC applicants have pre-existing links to many of these international organizations. Key mechanisms through which we will impact on the academic and practice communities will be:
(a) Working directly with practice and representative groups (e.g. FSB, IFB) to ensure our research informs their strategic thinking and to provide an input into their annual conference and workshop programme.
(b) Academic papers and presentations in leading international journals and conferences
(c) By establishing a broadly based Associates Network of interested academics, firms, policy makers etc.
(d) By establishing a content rich Knowledge Exchange series of thematic Communities of Interest

Media
ERC aims to become the reference point for the UK media in relation to SME growth and performance. Centre staff will also work with the ESRC Press Office to maximise the Centre's public engagement. Publication of Centre White Papers and the State of Small Business in Britain reports will create regular media opportunities. We will also create a searchable Experts Database alongside the Associates Network described earlier.

SMEs
Many ERC staff are directly engaged in business development activities through their teaching activities at both undergraduate and postgraduate levels and through mechanisms such as the Goldman Sachs 10,000 Small Businesses Programme, the EDA and the Warwick Business Growth Network. ERC research will contribute directly to inform the content of these and other related business development programmes. Programme alumni will be a source of case studies.